The University of York and Rolls-Royce plc KTP 21_22 R3

To deliver a cloud-based, open, collaborative framework for developing highly-complex safety-critical Control and Monitoring Systems and to use, maintain and develop this framework into industry.